Donate a Box Scheme

SW Fruit & Veg ([www.swfruitandveg.com][0]) delivers fresh produce to the homes of vulnerable members of our community.

We bring together two important groups affected by the pandemic:

* We deliver fresh fruit and vegetables to the door of vulnerable people in the community who are staying home, unable to access these products.
* We buy our produce directly from suppliers in and around London's New Covent Garden Market who have seen demand for their produce drop dramatically.

Our 'Donate a Box' scheme is unique. It allows our customers to directly help those who are most vulnerable within our community. Many customers want to help their local community, but can't while staying home. We enable our customers to help yet still follow government guidelines. We've partnered with local charities to ensure that fresh produce is delivered to the most vulnerable.

[0]: http://www.swfruitandveg.com